Imputation-based statistical methods for genetic studies of human complex disease

It has been known for some time that the risk of developing diseases such as Coronary Heart Disease, Type II Diabetes and Lung Cancer are influenced by an individual?s genetic code. The last year has a seen an explosion in the number of disease genes that have been discovered for diseases such as these, and have been made possible by a new type of study design known as a genome-wide association study. These studies collect data at up to 1 million positions across the human genome from thousands of individuals, with and without a specific disease. I recently developed a method that takes this data and uses it to predict the genetic data at millions of other positions across the genome that have not been sampled. This new data makes it more likely that a disease gene will be uncovered, and facilitates the combination of datasets from different research groups around the world. I now propose to extend and develop the method to allow the analysis of new types of genetic data that are becoming available. This analysis will allow the discovery of new disease genes and subsequently lead to better treatments and predictive tests for many common complex diseases.

Technical abstract
Genome-wide association studies (GWAS) have transformed the field of human disease genetics over the last year. More than 200 new disease genes, for a diverse set of common complex diseases, have been discovered by these studies. I recently developed a method that has been used widely in the analysis of GWAS. This method imputes or predicts unobserved genotype data in order to boost power, elucidate signals and facilitate meta-analysis of different studies. I propose to develop this methodology to address specific needs in future studies. A main focus of the work will be to extend my method to handle sequence data. I also propose to extend the method to allow the analysis of related individuals (such as parent-child trios), admixed individuals and to investigate the utility of simultaneous imputation and association testing. In addition, a significant portion of the research will focus on computational speed-ups for the new and current methods.